Automatic defect recognition utilising robots to scan highly curved geometries

Build upon previous automation of NDT systems utilising 6-axis KR16 KUKA robotic arms within the IntACom project to find solutions to arising problems such as highly curved geometries and composite materials-manufacturing within the aerospace industry.
The aim is to produce a novel research into optimal path planning algorithms for robotic arms with a view to speed up inspection times and ensure scalability for large complex structures.